BBSRC National Bioscience Research Infrastructure: Germplasm Resources

Technical abstract
Ex situ seed conservation is vital for global food security by providing a source of allelic variation for research and crop improvement through breeding. A decade of BBSRC National Capability Grant investment enabled the JIC to transform its Germplasm Resources (GR) Unit into a leading international genebank for UK strategic crops, now a Tier 1 NBRI. The GR-NBRI team is powered by a world-class germplasm information management system and public database (www.SeedStor.ac.uk), enabling cost-effective data and germplasm distribution. The GR holds comprehensive collections of wild relatives, landraces, modern cultivars, derived populations, and mutated diversity sets, primarily of wheat, barley, oat and pea. Recently, germplasm has been deposited as resources to disseminate knowledge from EU projects, BBSRC ISPs, and UK Genetic Improvement Networks. The GR-NBRI inventory, now totalling >51,000 accessions, is extensively used by researchers, educators, and breeders, requesting >5000 accessions annually. Most of the germplasm diversity is unique and can only be accessed from the GR. The GR collections form a major part of the UK’s national contribution to the International Treaty for Plant Genetic Resources for Food and Agriculture (ITPGRFA). While continuing our established activity, we will improve the storage infrastructure to maintain safety and increase cost-effectiveness; enhance the value of the germplasm by generating data on their phenotypic range;? develop stabilised lineage to facilitate genomic studies; and further advance capability to use molecular markers to improve seed conservation and enhance utilisation.